BSM searches with multileptonic signatures at ATLAS

Exotic scenarios providing viable solutions to experimental evidence that is inconsistent with the Standard Model of particle physics (e.g., the existence of dark matter in our universe, or the so-called "g-2" anomaly) will be explored using LHC Run-2 and Run-3 data using the golden "multileptonic signatures", whereby proton-proton collisions yield at least two electrons, muons, or taus in the final state. Signal-to-background selections will be optimised using powerful data mining and machine learning techniques. In addition, there will be an opportunity to participate, at an adequate level, in broader-interest core experimental activities of the ATLAS experiment, such as triggering (including in view of the high-luminosity LHC upgrade), the study of the combined physics performance of the ATLAS detector, and experimental operations at CERN.